Outdoor Sound Propagation Modelling Across Scales with Uncertainties

The proposed project sets the following four objectives:
1. To study the uncertainties in the meteorological, ground and other environment
data which are used to model short, medium and long range outdoor sound
propagation.
2. To determine through modelling the influence of uncertainty in the input model
parameters on the accuracy of the model predications for sounds emitted by a
given military platform.